Novel radiopharmaceuticals for selective and efficient tumour cell killing

In 5G networks vitualisation of resources is an important aspect. Mobile Virtual Network Operators(MVNOs) lend resources from Mobile Network Operators(MNOs) at some cost but there are several factors involved. This study will focus on solving these.